Justaxi Secure

JusTaxi is a mobile application which allows users to book and pay for taxi’s. A key feature is to be able to compare prices from a number of operators within the city. The service is currently live within the Manchester area with the plan to launch it in other cities once scalability and security concerns have been resolved. The service can be accessed via https://www.justaxi.co.uk/ and the Apple App is available https://itunes.apple.com/gb/app/justaxi/id601379565?mt=8 with the Android App available https://play.google.com/store/apps/details?id=com.JusTaxi.AndroidApp .